Development of a biomimetic spiking neural network for modelling plasticity in the adult nervous system.

Strategic Research Priority: Industrial biotechnology and bioenergy

Abstract
The research will focus on creating a biomimetic model of a spiking neural network. Most simulations work by assigning changing synaptic weights to a set of permanent neural connections. The goal of this project is to create a model which additionally includes neural activity-induced changes in the number of synapses and neurons, based on human and animal data. The student will gain training in modelling neural networks using evolutionary algorithms and based on biological data in order to understand the links between information processing and wiring of the nervous system.

Project
Plasticity is a feature emerging in systems with a certain levels of complexity. The research will focus on creating a biomimetic model of a spiking neural network written in C. Most of neural networks developed as artificial intelligence tools do not use biologically-realistic neuron models, Hebbian learning and architectural plasticity, and work by assigning changing synaptic weights to a set of fixed neural connections. The goal of this project is to create a bio-inspired artificial intelligence tool which can be used data processing, and utilises biologically-relevant neuron models and unsupervised spike-timing-dependent plasticity. Additionally, the project explores the potential benefits of architectural plasticity, i.e. changes in the number of synapses and neurons caused by synaptogenesis, adult neurogenesis and synaptic pruning, on information processing.
The role of synaptic plasticity in learning is highly conserved in the animal kingdom, whereas activity-induced adult neurogenesis emerges in the vertebrates. We are going to use primarily mammalian data from the hippocampus and cortex to look at hardwired and plastic aspects of information processing in neural networks. We will use molecular biology and imaging data, and techniques such as evolutionary approaches (genetic algorithms), ensemble learning and self-organising maps. In addition, the model will extensively utilise data from published brain atlases, connectomes and electrophysiological experiments. Evolutionary and spiking neural network algorithms will be used to create a model which simulates dynamic behaviour of the nervous system at levels of ranging from a single neuron to a network. Such a model will allow to perform experiments without the technical constrains of an animal model or prior to using one, and to analyse the link between the properties of networks, such as size and redundancy, and their potential for plasticity. Depending on student's progress and interests, developed plastic network can be further adapted to model age-related degeneration or neural reorganisation in response to injury